Building the QC assay that enables manufacturing readiness for our first-in-class Pseudomonas vaccine

For people living with chronic lung conditions such as cystic fibrosis (CF), bronchiectasis and chronic obstructive pulmonary disease (COPD), infections caused by the bacterium Pseudomonas aeruginosa are life-changing. Once this bacteria becomes established in the lungs it is extremely difficult to remove, even with the strongest antibiotics. Over time, these long-term infections cause irreversible lung damage, leading to declining health, frequent hospital stays and, for many, a shortened life expectancy.

Researchers at Queen's University Belfast have been working for more than a decade to find a better solution. Supported initially by Northern Ireland Chest Heart and Stroke, the team has developed a completely new type of vaccine designed not only to prevent infection but also to help clear established chronic infections. Unlike traditional vaccines that only offer protection beforehand, this first-in-class "therapeutic vaccine" aims to retrain the immune system to recognise and fight Pseudomonas already present in the lungs.

This long-term research effort has led to the creation of VacTimmune, a new spin-out company from Queen's dedicated to translating this breakthrough into a treatment that can transform patients' lives. VacTimmune's mission is to develop vaccines that reduce reliance on antibiotics and address the global challenge of antimicrobial resistance.

With support from Launchpad NI, this project will take a crucial step towards manufacturing readiness. To produce any vaccine safely and consistently, a robust quality control (QC) assay is essential. This project will build the QC assay required to verify that the antigens used in our vaccine are correctly produced and meet the standards needed for future clinical use. Developing this assay is a major milestone on the path from laboratory discovery to large-scale production and regulatory approval.

By delivering this core piece of the manufacturing toolkit, the project will strengthen the commercial foundations of our vaccine candidate, support future investment, and accelerate progress towards human clinical trials.

Ultimately, we aim to improve the quality of life for people with chronic lung disease, reduce hospitalisations and antibiotic use, and contribute to the global effort to combat antibiotic-resistant infections.